Vertical farming around the clock

Vertical farming involves plant growth in stacked indoor facilities that often use artificial lighting and soil free cultivation methods. The project will use fundamental science to investigate the role of circadian regulation in the molecules that are exuded by crops into the irrigation systems. The project has the long-term goal of providing benefits to the vertical farming business whilst making new discoveries and the frontiers of knowledge of the daily co-ordination of plant metabolism.